How does the polar flagellate Campylobacter jejuni swim?

Many bacteria need to swim to cause diseases ranging from food poisoning to cholera. Understanding how they swim is essential for the development of therapeutics to block these diseases. Most bacteria swim using helical propellers called flagella that are rotated by molecular motors embedded in the cell surface. Although understanding flagellar motility has focused on the flagella of Escherichia coil and Salmonella enterica, whose flagella are dotted over their cell surface, many bacteria polarly-localize their flagella. These polarly-localised flagella and their molecular motors are considerably more complex than those of E. coli and Salmonella.
This proposal seeks to understand the functional implications of the differences between polar and non-polar flagella. Our core techniques are bacterial genetics (which we can use to alter various characteristics of flagella) and electron cryo-microscopy (which we can use to directly visualise molecular structures so we can understand the underlying mechanisms of swimming changes from our genetic changes), which we will augment with other techniques through a stable of long-term established collaborations. We will focus on our model for polar flagellation, Campylobacter jejuni, because we can easily make genetic alterations to change key flagellar characterstics, and it is well-suited for the techniques we will use.

Technical abstract
Bacterial pathogens use flagella to swim when causing diseases ranging from gastroenteritis to cholera. Understanding how they swim is essential for the development of therapeutics to block these diseases. Flagella are helical propellers that are rotated by bacterial flagellar motors embedded in the cell envelope. Although understanding flagellar motility has focused on the flagella of Escherichia coil and Salmonella enterica, whose flagella are dotted over their cell surface, many bacteria polarly-localize their flagella. These polarly-localised flagella and their molecular motors are considerably more complex than those of E. coli and Salmonella.
We wish to better understand polar flagellar motility. Using the model system Campylobacter jejuni, a significant causative agent of gastroenteritis and ideal model for asking questions about polar motility.
Using bacterial genetics and electron cryo-microscopy, we will:
Aim 1: Determine the mechanistic basis behind how C. jejuni dictates a flagellum with defined length, handedness, and stiffness. We will use an array of bacterial genetic techniques to develop mutants with altered properties of these three characteristics.
Aim 2: Understand how the two apparently opposed flagella coordinate. This Aim will call upon collaborations and use of a new microscope to be acquired on this grant.
Aim 3: Understand the ramifications of altering these properties, i.e., to understand the selective benefits of wild-type characteristics, using assays at the molecular, cellular, and environmental scale, as well as collaborations with modelling/simulation experts.